Enhanced Ground Granulated Blast Furnace Slag for use in glass and cement sectors (e-GGBS)

This project brings together partners from glass (Glass Futures, Encirc, Calumite, Glass Technology Services, Diageo), steel (British Steel, the Materials Processing Institute, Tata Steel) and cement (LKAB Minerals, Hanson) sectors to develop a novel process to combine waste-materials into blast furnace slag to 'up-grade' low-quality materials into an enhanced Ground-Granulated Blast Furnace Slag (GGBS), increasing the volume of GGBS available for the cement and glass sectors, whilst creating a new value-added product enabling increased percentages to be used in glass-manufacturing.

GGBS, sold into the glass sector as 'Calumite', is widely used in container-glass manufacture, displacing silica-sand and limestone, reducing process CO2 emissions, increasing melting rate and reducing furnace energy. Calumite also provides sulphides which refine the molten glass, increasing product quality.

In the cement industry, GGBS partially substitutes Ordinary Portland Cement (OPC). OPC is made in a high-temperature, energy-intensive process from limestone and other raw materials, thus GGBS offers a significant reduction in energy and CO2 emissions.

The project will utilise pilot scale equipment at Glass Futures and the Materials Processing Institute to develop and optimise this new technology, before undertaking a series of industrial-scale trials at British Steel and various glass manufacturing plants, including Encirc. Large-scale feasibility studies will also be undertaken by LKAB to assess the suitability of these new materials for use in cement applications.

The project will engage the paper and ceramics sectors to identify waste-streams that could be utilised in the e-GGBS process and explore ceramics applications which might benefit from e-GGBS.